Creative Writing and Atlantic Slavery through Library Collections

Drawing on the extensive British Library collections on transatlantic slavery and the Caribbean, this creative writing project will link to the Institute for Black Atlantic Research's focus on uncovering the hidden or obscured and silenced histories of the African Diaspora. Taking the cue from Paul Gilroy's contention that people of the African Diaspora have "continually crisscrossed" the Atlantic, "not only as commodities but engaged in various struggles towards emancipation, autonomy, and citizenship" (Gilroy 1993), it will emphasise Black Atlantic resistance against the unprecedented crimes against humanity and genocidal violence, which marked transatlantic slavery. Its legacies, systematic racism, racial inequalities, local and global economic disparities, etc., have shaped the present-day Atlantic world.
This project posits that within fragmentary history, filled with gaps, silenced black voices, African cultures, and bodies lost in the Atlantic "abyss" (Glissant 1997), creative writing can offer a powerful tool for recovery, redress and healing. However, the candidate will be invited to lead with the creative aspect of the work. Our team offers supervisory strengths across historical fiction, life-writing, and poetry. We also have expertise in analysing spoken-word poetry, a vibrant genre in engaging with transatlantic enslavement and its legacies, e.g. Tenesha The Wordsmith and Josuha Iden.

We offer cultural-historical expertise in:
- the history of transatlantic slavery and its literary and visual archive
- the resistance of enslaved Africans
-the Haitian Revolution
-legacies of transatlantic slavery and Black Atlantic literature
-anti-colonial and postcolonial environmental literary criticism
-Black Atlantic radicalism.
While we are open to creative engagement with any aspect of Transatlantic Enslavement and its legacies,
we would particularly welcome projects that:
- interrogate the continued legacies of transatlantic enslavement
-explore intersections of race with class, gender, disability, and other social categories
-interpret the link between the plantation system, human oppression, and environmental exploitation